Expanding the Capabilities of Quantum Neuroimaging

My initial research will focus on the implementation of low-latency data processing and hardware control, with the aim of increasing the applicability of OPM-MEG in clinical settings. One area in which this work is pertinent is as part of a broader effort to improve the practical feasibility of installing magnetically shielded rooms: presently, the rooms consist of multiple layers of metal and an active magnetic field cancelling system; because of this, the rooms cost and weigh too much to be used in a broader clinical context. As such, work is being carried out to develop rooms which make use of a single layer of mu-metal, thereby requiring a far more effective active cancelling system, particularly at higher frequencies where the fields oscillate quickly. To address this issue, I am working on producing a hardware controller capable of sampling the signal at a high frequency while calculating the current to be applied to a set of coils to cancel out the magnetic field in a time frame small enough to adequately respond to sudden perturbations in the magnetic field.

The hope is that once this task is completed, it will provide a gateway into other applications of low-latency systems, for example, it may be possible to produce a system capable of interpreting collected brain data quickly enough to allow for the presentation of stimuli in response to specific brain states in an experimental setting. It is also hoped that my background in computer science could be applied to the processing of data collected by OPM-MEG. Hitherto, there was a dearth of such data, but the research group is now in possession of large data sets collected across many studies. It would therefore be apposite to consider the application of certain computational techniques - such as machine learning - on OPM-MEG data, both to streamline the act of processing the data, and to potentially glean new insights.